CleanShakes

Clean Shakes ; Almond milk milkshakes that look after you and the planet. #tastethebenefits

Mission - To become the number one alternative milkshake brand in the UK.

Vision - Let us, look after you and the planet by exciting your taste buds whilst looking after your mind, body and soul.

Clean Shakes Values

Looking after your taste buds – At Clean Shakes, we value your taste buds above anything else and we believe, they only deserve the very best and a top notch taste. In our shakes, you’ll find a delicious premium Shake that above all, tastes fantastic.

Looking after our fellow Shakers- Our customers, (or shakers as we call them here at Clean Shakes HQ) are our top priority. We want you to feel good, look good and with a bounce in your step. Our shakes are packed with super fruits, Almond Milk and are free of nasties, giving you a daily dose of health within a balanced diet and bursting full of nutritional benefits. Also, our milkshakes promote healthy digestion for all by being dairy-free. So what are you waiting for, do yourself some good and grab a bottle! #tastethebenefits

Looking after the planet – At the heart of Clean Shakes, are environmentally friendly business practices. We only use recycled glass for our bottles and through community based environmental projects we want a happier, healthier planet. Our products are vegan friendly and we are against over dairy farming. By purchasing our Clean Shakes, you’re helping to give the dairy cows a much needed day off. #givethecowsadayoff